NuRO.sense - An intelligent wearable to identify, assess and monitor the motor symptoms of neurodegeneration

NuRO.sense - An intelligent wearable to assess and monitor the motor symptoms of neurodegeneration